Online Portal and Series of Mental Health in the Workplace Conferences for Front Line and NHS Workers Post-COVID 19

The 1st Big, Bold Mental Health Event: COVID-19 Workforce 2021 is going to be a new branded conference and online community– launched to bring together all those focussed mental health during COVID-19 an opportunity for HR, management, leaders and workers themselves to get together with common goals and interests. It has a unique ability to gather workplace leaders connected by COVID-19 – for frontline workers, MH champions, HR, remote workers across all different industry and company type. The common theme is the chaos and stress each person in their workforce has experienced and how they can learn from each other. It also taps into the emerging ‘social responsibility’ trend across many organisations.

There is therefore a great opportunity to continue to build products and share best practices and grow this community. Developing a connected but different and distinct new conference for this data set, eager to continue to share and network with each other. To LAUNCH A 2nd VIRTUAL CONFERENCE: The Big Bold Mental Health Workplace TECHNOLOGY Event: COVID-19 2021 Spring/Summer will further respond to this emerging collective group’s needs for the best ideas, solutions and technology. Technology including mental health and wellbeing Apps, software and how AI and machine learning can be used to support workers and identify changes in behaviour whilst balancing privacy and GDPR issues, so a lot of need for information.

To further maximise the potential needs for high quality information and resources, a new subscription based
membership with Pay per View and annual and monthly fees for those who have not been invited to join the community or attended previous events.

To support this change support via a CRM system and SEO agency and new COVID-19 MH directory is proposed.